The many actions of RAR receptor ligands to protect against neurodegeneration

The enormous influence the gut microbiome has on our body in health and disease has only been recently understood, and that its communication with the CNS via the gut-brain axis means the brain is an integral part of this network. Strong evidence from animal models places gut microbes as pivotal in neurodegenerative diseases, and a significant route by which this comes about is the gut-derived inflammatory response generating neuroinflammation and which may include an influence on the blood brain barrier (BBB). Several targets proposed for the treatment of neurogenerative diseases, such as the retinoic acid receptors (RARs) have been suggested to have their action via these routes, supressing neuroinflammation, regulating the BBB and modulating the gut microbiota.

This project will focus on determining the importance of inflammation, the BBB and the gut microbiome on the action of RAR ligands as treatments for neurodegenerative disorders, with a focus on motor neuron disease (MND). This area has been little explored but holds great promise in determining the key pathways involved in the neuroprotective action of RAR ligands, opening new ways to use these as drugs to treat neurodegenerative disorders such as MND.